Antimicrobial biodegradable packaging for takeaway and bakeries

Significant changes due to the spread of COVID-19 are expected in the global economy. The current pandemic situation will inevitably lead to an increased demand for hygienically packaged products and the continued drive toward a reduction in carbon and plastic waste. We aim to develop anti-microbial, biodegradable (ABD) wrapping film designed for packing cold or chilled food products in takeaways, bakeries and bread-makers (e.g. sandwiches, artisan bread and shortcrust pastry) with improved anti-microbial properties. This film will not increase the burden on the environment, unlike contemporary conventional plastic wrapping films when left behind it will degrade. It will be produced regionally reducing its carbon footprint and creating local employment opportunities. It will be capable of being produced internationally adding to UK exports, and competitiveness of the British economy.